Bees, bugs and antibiotics -the interactions of veterinary and agricultural antibiotics with the gut microbiome, resistome and health of bees

Bee pollination services are crucial for agricultural sustainability. It has recently become clear that the gut microbiome plays a crucial role in bee health. In fact, the resistance against Critihidia bombi, a key bumblebee parasite, is predominantly explained by the gut biome rather than by the host itself (Koch et al Ecology Letters 2012, Wilfert et al. Molecular Ecology 2007). Antibiotics can disrupt this interaction and cause fitness loss (Koch et al. PNAS 2011). Environmental exposure to antibiotics is a potentially serious problem in bees: beyond environmental contamination, antibiotic sprays are used when crops such as apples and pears are in flower and prophylactic antibiotic treatment of honeybees is widespread in North America. While this treatment is currently not licensed in Europe, intensification of commercial pollination services and the rising pathogen pressure in bumblebees and honeybees are likely to make this an attractive option to commercial pollination service providers. Studying the interactions of pollinators, pathogens and antibiotics is thus crucial for sustainable agricultural intensification.
We propose to use an interdisciplinary approach to study the importance of environmental antibiotics for bee health and the spread of antimicrobial resistance, combining experimental approaches, genomics and mathematical modelling to study sublethal effects of antibiotics on microbiome diversity, the evolution of antimicrobial resistance, and host fitness. In the first rotation project (Gaze lab, Exeter Medical School), the student will use bioinformatics to study changes in the microbiome under conventional and environmentally enhanced agricultural schemes (transcriptomic data from LW's ongoing BBSRC grant, complemented with an experimental data set of bumblebees exposed/unexposed to antibiotics). The student will experimentally test whether environmental levels of antibiotics reduce pathogen resistance and bumblebee fitness. This work will also assess whether selection for antimicrobial resistance (AMR) occurs in the bumblebee gut.